The University of Manchester and Contra Vision Supplies Limited KTP 21_22 R5

To embed knowledge, expertise and capabilities in silicon and organic photo voltaic technologies and associated characterisation and degradation methodologies in order to develop and commercialise a new product line.